Using Advanced Multi-Scale Numerics and Machine Learning to Assess Coastal Flood Risk

This project combines advanced numerical methods, machine learning-based modeling, and data science analysis to assess coastal flood risk accurately and efficiently. It addresses flooding from storm surges and tsunamis under sea level rise scenarios and a changing climate, which may lead to more frequent and extreme storms.

Collaborating with the insurance sector, the project will access real-world case studies, insured risk databases for catastrophe (CAT) modeling, and large datasets of potential future extreme atmospheric events, providing a route to industrial impact.

The numerical methods focus on coastal ocean modeling software using adaptive and unstructured grids to accurately include estuaries and smaller geographical features in inundation models. The modeling framework allows efficient calculation of adjoint-based sensitivity information. Collaboration with the UK's Flood Forecasting Centre has improved the predictive accuracy of the UK's operational storm surge model by enhancing the uncertain bed friction field. The project will provide access to the software underlying the UK's current operational flood risk model and associated case studies.

Machine learning and data science techniques will help identify critical storm surge or tsunami conditions, automate remote sensing data analysis to calculate flood event time series and construct building fragility curves, correct process-based models for under-resolved features like flood defenses, and provide rapid surrogates to complement adjoint methods for risk and uncertainty calculations.

In summary, the project looks at cutting-edge flood modeling methodologies, probabilistic hazard assessments, uncertainty quantification, and ML techniques. I It aims to extend the state of the art in coastal flood risk and apply these methods to real-world case studies, focusing on how risk changes under sea level rise and a changing climate, and how these changes may depend on regional and local flood-defense designs.